Molecular biology of foot-and-mouth disease virus:entry replication and assembly

Technical abstract
The proposed research aims to investigate the following key stages of the FMDV life cycle: i) Membrane penetration by using model membranes, ii) Capsid assembly by using fluorescent and structural approaches, iii) Genome replication and packaging by using cell culture & cell-free replication systems. Work will build upon the research findings, hypotheses, collaborations and techniques developed during nine years of picornavirus research at the University of Leeds. This work has involved viruses such as poliovirus (PV), human rhinovirus (HRV) and of particular relevance to this application, the aphthovirus equine rhinitis A virus (ERAV), the latter having been developed specifically as a surrogate model for FMDV. Substantial preliminary data exists for several aspects of this proposal which will expedite rapid progress in i) experimental work, ii) publication in peer reviewed journals and iii) the procurement of external funding with which to expand the program.